Path - Walk with Confidence

Path is a walking aid for people with mobility issues caused by injury, diabetes, ageing, Multiple Sclerosis (MS) or Parkinson’s Disease (PD). The objective of Path is to keep users mobile for longer, reduce the risk of falls and increase independence. Path gives vibrational feedback through the sole of the foot and projects visual cues that guide and highlight obstacles. Visual cues are proven to stimulate movement, and together with the tactile feedback, can better aid balance and posture.